AgriRobot: Autonomous agricultural robot system for precision spraying

The AgriRobot project will extend and apply the cutting-edge technology developments from driverless vehicles, robotics, and AI to develop a highly innovative agricultural robot system to deal with the current challenges in agriculture that include the shortage of farm workers in China, UK and other countries and regions; lack of efficiency in orchards and farms; risks to operators; environment pollution; and pesticides residue in fruits. The developed agricultural robot system can automatically travel in a row in orchards or farms without collisions with trees/plants/people, and also can intelligently manoeuvre to change from one row to another; The developed sensor-based variable-rate air-assisted sprayer can analyse the presence, size, shape, and density of target trees/plants, providing a unique and precision spraying operation applying only the necessary amount of pesticide when needed, leading to more efficient spraying while reducing the demand of human operators.